PoweR Efficient Multi-functional reconfigurable IntelligEnt suRface for 5G/6G Network (PREMIER)

Our project is a response to the pressing challenges and opportunities in the telecommunications sector, with a specific focus on 5G network deployment and the growing demand for higher bandwidth. We aim to optimize Reconfigurable Intelligent Surface (RIS) configurations for both cmWave and mmWave frequencies to overcome blockage issues in millimeter-wave communications.

To tackle this, we propose the innovative Multi-Functional Reconfigurable Intelligent Surface (MF-RIS), which harnesses Liquid Crystal technology in LCD displays as a cost-effective and ultra-low-power alternative to traditional patch antennas. By integrating DIREK's Smart Indoor Management System (SIMS) for accurate indoor location sensing, the MF-RIS can dynamically adjust reflection directions based on spatial utilization and crowded areas, enhancing communication efficiency and enabling energy-saving benefits in buildings.

Compared to conventional solutions, our MF-RIS designed with Liquid Crystal is projected to be 50% cheaper and offers a remarkable 3dB gain improvement in performance. Moreover, with localization algorithms and energy-harvesting elements, it becomes a scalable solution for both indoor and outdoor spaces, consuming 1 W less energy in a 400-unit cell, making it cost-effective and energy-efficient.

The project consortium includes experts from the University of Surrey (UoS) and YTTEK, both with extensive experience in RIS technologies. UoS introduced the first Reconfigurable Intelligent Surface prototype (SEMLAB) and actively participates in related research projects. DIREK brings its patented SIMS technology for precise user localization, which will be integrated with the MF-RIS.

Our MF-RIS aligns with the growing need for high-speed connectivity, contributing to improved mmWave network performance while reducing environmental impact. We are committed to addressing regulatory challenges to ensure the safe and secure usage of RIS technology. Dr. Khalili from UoS is a member of the ETSI Industry Specification group on RIS, contributing to the regulatory compliance of the project. Join us in this transformative project that revolutionizes wireless communication and advances the telecommunications industry.